Commoditising Programming Languages

Programming languages are our interface to the computer: we express our intent in source
code which the compiler transforms into machine code that a computer can then run. At the
moment compilers are a largely manual affair, with mature examples (from clang to rustc)
requiring tens of person years of effort to reach a "minimally acceptable" state and
hundreds of person years of effort to mature. At the moment only certain aspects of a
compiler (parsing, parts of code generation including optimisation) are either automated or can realistically use
external libraries. This PhD will explore how additional parts of a compiler can be
automated, using techniques such as parser generation, profile guided optimisation and meta-tracing as
inspiration. The outputs of the PhD will be mostly, or completely, released as open-source
software.